Innovative Liquid-Gas Contactor for CO2 Capture

The 2015 Paris Agreement established a global commitment to limit global warming to 1.5 - 2.0 degrees Celsius compared to pre-industrial levels [1]. Researchers predict that this values will be exceeded, assuring the need for innovative solutions to combat climate change. One of these solutions is Direct Air Capture (DAC), a technology aimed at removing carbon dioxide directly from the atmosphere. However, the high cost and energy intensity associated with DAC hinder this deployment. To address these challenges, this research proposal focuses on the development of an advanced Liquid-Gas Contactor (LGC) design tomaximize carbon capture efficiency and minimize energy consumption [2].
The research aims to address the increasing need for efficient carbon capture technologies to combat the climate change. By Improving the LGC, this project has the potential to make DAC more viable and competitive compared to other carbon reduction methods. The project also agree with the global commitment under the Paris Agreement and contributes to the transition toward a more sustainable and
environmentally responsible future